Exploring The Integration of Body Shape Categorisation To Improve Online Decision-Making.

Exploring The Integration of Body Shape Categorisation To Improve Online Decision-Making (project summary to follow).